Synergetic AntiBacterial Coatings Solutions (SAB-Coat)

SAB-Pack: Synergetic AntiBacterial COATings solutions to improve safety and shelf life of chicken meatproducts. The aim of the project is the development of new antimicrobial coatings for new packaging solutionsthat will increase quality, shelf life and safety of chicken meat and chicken meat products.The coating solution will have multiple activity against a wide microbial spectrum, even at low temperatures astypical for the fresh meat sector. Within this project, these innovative materials will be designed for the usagein MAP trays, soaker pads or sealing foils in contact with poultry products.Project is expected to have an impact on food poisoning in the UK, which represents a major challenge to thefood industry with around 1 million people per year suffering foodborne illness at a cost to the UK economy ofover £1.5 bn per annum. Poultry contaminated with Campylobacter, a pathogenic bacteria, is the major singlecause of food poisoning in the UK, with a financial burden estimated to be £583 million